Kardma

Mobile Augmented reality experiences are typically delivered through native apps; FeedAR has spent the last three years researching and developing prototypes and projects that deliver these experiences through a standard web browser (webAR). This removes the barrier to the user of either installing a native app or relying on social apps like Snapchat or Instagram.

After our latest research project with Shaun the Sheep, we identified a niche for creating IP-related mobile webAR and voice AI experiences. For example, we want to reimagine birthday cards and e-gifts to offer personalised augmented reality experiences using characters from Aardman, Marvel and Disney.

Business model

1\. To earn royalties through license holders like Moonpig, Thortful and Funky Pigeon to create digital-only experiences or sell as an upsell for online greeting cards (By adding a QR code). The UK greetings card market is £1.4 Billion

2\. Align with IP's current distribution models to offer a complimentary add-on to existing merchandise. Effectively creating an in-app purchase model for physical products. There is a sizable market for branded merchandise; for example, under Disney, sales of Marvel merchandise accounted for nearly $10 billion in licensing revenue since 2010\.

3\. Create our IP and sell directly to consumers